From Bacterial Chemotaxis to the Prediction of Complex Networks: The Oxford Integrative Systems Biology Centre

Life arises not just from individual molecules, but from their dynamic interactions. A great deal of time and money has been spent globally on sequencing genomes, followed by high-throughput methods for transcriptomic, proteomic and metabolomic measurement. Cells, however, are complex systems of networks and pathways. A long term goal of molecular biology must be to take a sequenced genome and be able to model the intracellular activities of a cell, and ultimately a complex organism. The availability of accurate and robust models has the potential to enable major advances in a range of activities ranging through pharmaceuticals and health care to food production and bioremediation. Approaches can be top down, bottom up or through accurate definition of limited inputs and outputs whilst ignoring the intervening detail. The goal is an accurate model of the dynamic activities of a cell under a specific set of growth conditions, when many proteins may be present but not active, only interacting with target proteins or DNA when activated to do so (the so-called 'sensome' or 'interactome'). None of the techniques available to date can reliably say which proteins are active when or which interact with which. Even recent developments in, for example, fast through-put guided yeast two hybrid systems tell you what can interact, not what does interact in vivo and when. We believe the best way forward is to initially focus on a limited number of tractable and important biological systems, for example, the bacterial histidine protein kinase (HPK) dependent chemosensory pathway or a defined section of the yeast cell cycle pathway, and to develop a reliable, predictive model for those systems. With, for example the bacterial chemosensory pathway, models can be tested through to species with complex pathways and these then extended to the total complement of HPK pathways in selected bacterial species. The long term goal is to carry these approaches to more complex pathways in higher organisms, and eventually to extend the models to sensory systems in general, with each model tested biologically as the programme develops. These studies will lead not only to an understanding of the complex interactive networks of signalling pathways, but also to the identification of signature motifs, possibly providing new targets for antimicrobials.

Technical abstract
Theoretical and computational methods will be applied to a 'core' of related but different biological problems namely to bacterial 2 component pathways, the histidine kinase network of bacteria and mitochondria, the serine/threonine kinase pathway of yeast, the Trypanosome flagellar proteome. The overall challenge is to develop both molecular and network based models of these pathways, and to integrate these two levels of description. At the molecular level, we will proceed via establishing a database of molecular dynamics and related simulations of the component structures and models, which in turn will be used to parameterise coarse grained models based upon e.g. Gaussian network models and electrostatics/diffusion and docking calculations. We will extend the coarse-grained approach beyond 'one amino acid = one particle' models to 'domain-based' models. Preliminary results suggest these will allow an adequate description of larger scale molecular motion and conformational changes. At the level of modelling networks we will establish an optimal level of granularity to: (i) match currently available data; (ii) match future data (and help to drive its acquisition); and (iii) enable link-up with molecular and coarse-grained models. We will develop methods to allow vertical integration of molecular, coarse-grained and network models, allowing information to be passed both upwards and downwards between adjacent levels. The modelling will at all time be verified by experimental measurements to develop robust predictive models of complex networks.